Expanding Market Opportunities Through the Redesign of a Wet Gas Flow Meter

Wet gas metering plays a critical role during oil and gas production. The need for accurate measurement to support fiscal taxation reporting, allocation, and production control cannot be underestimated. For legal and regulatory reasons, meters in the field must perform within a specified uncertainty limit -- failure to achieve these targets places the operators, regulators and stakeholders under serious financial exposure. For example, a 1% measurement uncertainty in a typical wet gas meter could equate to a financial exposure of over £5M over a one-year period. Collectively, we could be talking billions of pounds of exposure in the UK gas fields alone.

In terms of the technology, wet gas metering is one of the most complex and challenging forms of flow measurement. Improving the current state-of-the-art in this area continues to be a major focus and priority amongst oil and gas operators at an international level. The sector recognises the critical role accurate wet gas measurement plays in the exploitation of clean fuels to support our transition to a net zero energy mix. Ultimately the Dualstream 2 wet gas flow meter will be improved upon to expand market opportunities. Reducing the meter's optimal length, whilst widening its rangeability and operational performance, will provide industry a much more cost-effective solution to their measurement problem. Switching from laboratory flow testing to an industry-accepted simulation testing regime using CFD will provide substantial long-term cost savings for us and our users when rolled out above and beyond this project.